Threads of Belonging

Threads of Belonging: Weaving Stories, Community & Heritage

Threads of Belonging is a creative community project that brings together refugee communities, art, and science to explore storytelling through textile art and digital media. Inspired by the textile heritage of Dalton Mills, this project creates social inclusion, cultural expression, and STEAM learning.

Over three months, participants will take part in six workshops, where they:

* Share personal stories through oral storytelling and sketching.
* Learn about textile heritage and science, including natural dyeing.
* Create crochet squares based on their narratives.
* Record their stories and link them to QR codes, making the final artwork interactive.

The project culminates in a large-scale textile tapestry exhibited at Dalton Mills, with embedded QR codes allowing visitors to hear the children's stories.

This initiative promotes identity, resilience, and belonging, using traditional craft and digital storytelling to connect communities and preserve diverse narratives. The final exhibition and digital archive will ensure a lasting legacy, positioning Dalton Mills as a hub for culture, learning, and shared histories